SLRI NWTF

UKRI has announced investment in new infrastructure projects. The funding will provide world-class facilities and equipment to help maintain the UK's position as a science superpower in line with the ambitions set out in the government's Science and Technology Framework. The funding includes £23 million (including contingency funds and indexation) for individual wind tunnels, an experimental database and upgrades to existing facilities across the UK's National Wind Tunnel Facility network to transform UK research capability in fluid dynamics.
The aim is for NWTF+ to deliver a network of world-leading wind tunnels. It will address societal and industrial grand challenges including:
- the generation of net zero technologies
- advances in emissions reduction
- future technologies for transport, energy, and healthcare

At Bristol, the UKRI funding will be used to invest into three new state-of-the-art facilities: (1) A multi-purpose boundary layer wind tunnel facility, (2) a new pressure-neutral acoustic wind tunnel, and (3) a novel highly instrumented propeller testbed. The new facilities are expected to enable a wide range of academic and industrial research for the next 20-30 years and turn Bristol into a research hub for research in environmental aerodynamics, pollution, aeroacoustics, propulsion, etc. The new facilities will also place Bristol and the UK at the forefront of research in these areas and enable the UK partners to join major international collaborations. The new facilities will also play a major role in the training of the next generations of highly-skilled researchers and engineers in some strategically important fields of research.